How do flies win aerial dogfights?

Aerial contests between male insects fighting for territory and mates demand rapid reactions and sensorimotor coordination. During competitions between symmetrically capable opponents, we should expect to observe insects pushed to their flight performance limits. Properties like flight speed and turn rate are regularly in direct opposition, influencing the most viable steering strategies. A pursuer needs to be able to rapidly adapt its flight course to counter the manoeuvres of evaders, relying on short sensorimotor delays and high manoeuvrability. I aim to use this behavioural paradigm to examine how animals can minimise response delays and how aerial mobility is constrained.
Uniquely in dogfighting, both participants must be capable of chasing and evading. This swapping of roles should lead to novel manoeuvres adapted to take advantage of sensory or movement biases. I intend to establish the territorial housefly Fannia canicularis as a pliable laboratory-based model species to investigate how individual differences mediate success or defeat during aerial combat. I will also investigate the visual information that flies use to minimise the delay in their reactions to the movement of their opponent.
My preliminary recordings of F. canicularis show that the fly body tracks its target without apparent sensorimotor delay. This pattern suggests that the fly system can conduct tracking behaviour predictively to reduce response delay. This prediction-feedback tracking performance rewrites how we understand pursuit behaviour and has relevance to edge computing applications and robotics, but we don’t yet know what information they use to make these predictions. The brain of a fly is approximately the size of a poppy seed and has an extremely low power requirement, but it is exquisitely tuned to produce fast and accurate behaviour. Understanding how flies process sensory stimuli into predictive responses may reveal simple rules that can be adapted to improve visual feedback in engineered systems and inform neuromorphic approaches to computing.